Developing an efficient and accessible "data-to-decisions" pipeline for remotely sensed biodiversity monitoring data

Ecological monitoring relies on input from multiple disciplines. Remote sensors collect vast quantities of data, these then need to be processed, interpreted and output to allow for management plans to be generated, forming what is referred to as a data-to-decisions pipeline. However, owing to the nature of the process, the current pipeline is riddled with inefficiencies and temporal bottlenecks, particularly at transdisciplinary boundaries, with monitoring efforts needing months to years to be developed, then monitored further. As a result, conservation efforts require extensive time periods before an indication of change can be realised. Given the current biodiversity crisis and the accelerated rate of climate destabilisation, there is an urgent need for a more effective approach. By integrating recent technological advances into the monitoring process, we can accelerate the current pipeline, leading to a more efficient and accessible tool for monitoring schemes. As such, this project aims to do the following:
1. Remove data processing bottlenecks
Conservation practices that incorporate modern technologies typically rely on bespoke methods for data collection, storage and processing. Modifying current workflows to incorporate automated data processing techniques also often requires technical skill beyond that of most applied ecologists. As a result, the uptake of automated methods is limited, leaving ecologists manually processing data that could otherwise be outsourced to machine-learning algorithms, leading to large temporal bottlenecks and delaying developments of conservation output. To address this, this project aims to leverage the machine learning techniques and work directly with the ConservationAI platform to develop a more effective and standardised workflow for camera trapping data collection, storage and reporting. This would increase the accessibility of automated image processing to current management practices, reducing the time frame of current pipelines.
2. Validate the performance of AI for ecological inferences
Modern machine learning models process large quantities of data, including images, relatively quickly. Ecologically trained models also perform comparably to humans regarding image processing. Therefore, conservation practices can greatly benefit from adopting AI into current workflows. However, the results from these models are not perfect, with limited false detection occurring. This has made practitioners reluctant to adopt AI into their workflows. This project aims to quantify the degree of variation between manually tagged images and AI-processed data for single and multispecies detections, looking at how varying degrees of error and accuracy affect ecological inferences. By quantifying the effect of these two metrics, understanding of how error sources may affect recommended conservation outcomes, and how to adjust for them, this project hopes to increase the confidence of practitioners in use of AI data processing techniques.
3. Develop statistical methods for processing AI-assisted classification data
Species detections from image-based data traditionally provides a binary output; 0 to indicate absence and 1 to indicate presence. Further, as these have traditionally been done by people, the statistical methodology using these detections assumes that all identifications are accurate (no false positive detections). By contrast, automated image processing not only outputs data on a continuous scale based on detection certainty but also relies on numerical certainty thresholds for species inferences, leading to some false detections within the data. This therefore violates current statistical requirements, and consequentially will lead to inaccurate analytical inferences, impacting management decisions taking from automated detections. As such, this project will develop the much-needed statistical methodology for processing and reporting of automated image detection data.